University of Northumbria at Newcastle and Building Design (Northern) Limited KTP 21-22 R4

To produce a design guide for homes and care environments for older people to embed into the systems ie the architectural computer models and associated specifications, leading to improved knowledge and expertise.